Vouchsec - Conversational XDR Platform for the AI Era

Vouchsec offers a solution that shortens cyber threat processing time tenfold and detects emerging AI-powered attacks. The main target market are security operation centres (SOCs), that can be either in-house company divisions or part of external managed security service providers (MSSPs).

SOCs are dissatisfied with security talent shortage and quality of cyber defence tools due to: slow threat detection time, inability to detect new types of threats, high number of alerts (mostly false positives), long threat processing time, lack of visibility and interoperability between siloed solutions.

Our new type of an extended detection & response (XDR) technology provides a unified conversational platform to manage cyber incidents which reduces threat processing time tenfold, upskills security analysts, provides integrations with other cyber security tools and includes a component that detects malicious events two times faster and identifies AI-powered attacks.

Unlike current XDR solutions, Vouchsec detects attributable malicious behaviours (not anomalies or outliers), subtle AI-powered mimicking attacks, and exposes correlated data via natural language interaction (conversational security). This means that it is possible to talk to it in English which drastically cuts down the threat processing time and allows to employ and upskill less experienced security talent.